Isaac Newton Institute for Mathematical Sciences

Mathematics, with its capacity for generality and abstract reasoning, is a subject that is unique in its ability to penetrate deep within other disciplines, to provide a common language for establishing communication channels between research communities, and in the longevity of its influence. The Isaac Newton Institute for Mathematical Sciences (INI) is a visitor research centre which enables UK researchers to meet and collaborate and with top scientists in the world in a building that was designed to inspire research and catalyse collaboration. With a state of the art multi-media environment for video recording, webcasting and videoconferencing; access to libraries across Cambridge; the opportunity to interact with the wider community in nearby Institutes; and an experienced staff to provide powerful support to organisers and participants, the INI infrastructure enables participants to concentrate on their science.

Programmes are of one, four or six months duration each with between 25 and 30 researchers. They have attracted 22 Fields Medallists, and 7 Nobel, 18 Wolf and 7 Abel Prize winners since the Institute was founded in 1992. Collaborations established at INI often bear fruit over a long period; these are further encouraged by one-week Follow-up Meetings to earlier programmes. In addition to regular seminars, programmes include intense periods of instructional courses and workshops for 100 or more, often held in the UK outside Cambridge.

From the outset INI's understanding of what comprises the mathematical sciences was broad and inclusive and this breadth of vision endures. Ground-breaking results produced at INI include: uncovering a major vulnerability in ubiquitous security protocols; a paradigm shift in understanding RNA virus assembly; a glimpse of the early universe arising from the connection between the Einstein and Navier-Stokes equations; and a working algorithm that is widely used in shipping throughout Europe for predicting "freak" waves.

INI will launch the Turing Gateway to Mathematics through which it will disseminate the mathematical point of view, and try to capture and represent the all pervasive but elusive impact which mathematics has on high technology and on everyday lives.

The Scientific Steering Committee (SSC) is at the heart of a rigorous peer review process to ensure that every programme is of the highest quality. The SSC evaluates proposals in the light of the quality of the research proposed; its novelty and timeliness; the opportunities it offers to bring different branches of mathematics and/or application areas together; demand from and value to the UK community; and the potential impact which the special environment of INI can engender. The SSC also takes account of activities at other Institutes worldwide.

Through Scoping Meetings devised to support the development of innovative multidisciplinary proposals, and through initiatives such as the "Open for Business" meetings embedded within workshops, INI plays a central role in the propagation and dissemination of cutting edge mathematics in other disciplines, business and industry.

INI is committed to supporting early career researchers, students and women working in the mathematical sciences.

INI cultivates opportunities to encourage public engagement through activities not funded by the public purse. Most recently it has participated in the Cambridge Science Festival and other high profile projects including the exhibition Intersections: Henry Moore and Stringed Surfaces held at the Royal Society and the Science Museum (4th April-20th June 2012) and support for Grenville Davey (Turner Prize 1992) as INI Artist in Residence (January-June 2012).

It fundraises assiduously to support its activities.

Potential impact
INI operates on a world stage and contributes to international scientific advances. It selects programmes at the forefront of current developments and with world-leading scientists participating. Programmes and their Follow-up Workshops should have a long-term impact in terms of breakthroughs, new research directions and collaborations.

To reinforce INI's impact nationally, programme organisers schedule "Satellite Meetings" at UK locations where there is a corpus of expertise in the relevant field, and distinguished overseas participants are encouraged to give lectures at institutions across the UK. If the UK is strong in the field then its scientists will play a major part in the programme; if it is comparatively weak then organisers will build in strategies to disseminate knowledge and raise standards.

INI works hard to engage the mathematical sciences with society: in 2012 over 100 children and their parents enjoyed a "mathemagical" talk held at INI as part of the Cambridge Science Festival, and many others attended talks on Art, Duality and String Theory given by programme organizer, David Berman, and INI Artist-in-Residence, Turner Prize winner Grenville Davey.

It is widely recognized that the route to impact of mathematics research is often indirect and through other disciplines. By way of an example, in 1997 CM Bishop organised an INI Programme on Neural Networks and Machine Learning including a workshop that brought together experts in probability, graphs and learning machines. Out of this, his research group developed an algorithm to optimise income stream within the search engine Bing. The value to Microsoft UK (and hence the economy) was substantial.

The impact of INI extends far beyond those that attend its programmes and workshops. In addition to the traditional dissemination channels (publication of volumes and pre-prints) and subject to the consent of the speaker, the Institute streams all seminars live. High-resolution video recordings are subsequently available online in multiple formats for downloading. 600 such seminars were made available in 2010 with a further 641 in 2011 and 359 in the first half of 2012. There were approximately 130,000 views of Institute seminars in 2010, 400,000 views in 2011 and well over 200,000 in the first half of 2012. These corresponded to 33TB of data downloaded in 2010, 71.3TB in 2011 and 31.8TB in the first half of 2012.

The influence of INI is seen to be remarkable in both its breadth and depth. For instance, a panel session, Climate Change Question Time: Policy in the Face of Uncertainties, chaired by Oliver Morton (The Economist) with panelists Sir John Beddington (Government Chief Scientific Advisor), Ralph Cicerone (President of the National Academy of Sciences of the USA), Abyd Karmalo (Managing Director, Global Head of Carbon Markets, Bank of America Merrill Lynch) and Lord Adair Turner (Chairman, Financial Services Authority and Committee on Climate Change) has reached an incredibly wide audience. With over 13,000 downloads since it was first streamed live at the end of 2010, it continues to attract hundreds of viewers every month.

INI investment is predominantly in people: it promotes leadership skills (programme proposers and organisers have an almost unrivalled opportunity to shape research activity within their field) and nurtures mathematical approaches to problems in science, technology and society. It gives scientists the time to develop approaches to their research. Finally, through policy, events, monitoring of attendance patterns and support (both practical and financial), INI is working hard to increase the participation rate of women. It believes that the encouragement of female participation in research will have a significant impact on science and society for many years to come.